Validating The Market For An Immersive IP Simulation, Visualisation and Management System

For the UK economy, innovation is crucial to competitive edge. According to statistics from
the UK Intellectual Property Office, UK firms annually invest more in ideas and knowledge
than buildings and machinery. Innovation is underpinned by the intellectual property (IP)
system.
However, this system can be difficult to understand, and businesses are typically ill equipped
to recognise valuable assets and avoid costly infringements as they innovate. “It is vital that
we have an IP literate workforce to meet the challenges of a rapidly changing workplace.” -
David Willets, former UK Minister for Science.
IP Quest’s ambition is to transform the acquisition of vital IP skills, by creating a
sophisticated IP visualisation tool for effective innovation modelling and planning and
revolutionising engagement with the subject through simulation and an immersive learning
environment.
IP Quest currently provides facilitated workshops using an innovative immersive learning
environment, used over the last 5 years to teach this complex subject to businesses and
undergraduates and remove the barriers to accessing IP knowledge. IP Quest proposes to use
this background as the launch pad for an innovative, user-centric digital platform that
incorporates state of the art machine learning, genetic algorithms and interactive 3D graphics
to provide an advanced business simulation tool for testing and refining IP strategies. Through
use of the platform, businesses will gain an unparalleled intuitive understanding of IP,
allowing them to manage and exploit their IP assets to full effect. The system will provide
applied learning, increasing engagement and sustainable learning outcomes as well as
transforming the accessibility of the platform for a much wider audience.
This project aims to validate the market in key sectors, determine the nature and size of the
market and provide a robust and achievable project plan for delivering a pioneering IP
learning and visualisation solution